As I'm doing a four year studentship program I don't decide on my project until the end of the first year so I don't have any details as of yet

As I'm doing a four year studentship program I don't decide on my project until the end of the first year so I don't have any details as of yet